Trustworthy Machine Learning for High-Assurance Systems

In our daily life we use more and more often "intelligent" systems that use artificial intelligence (AI) instead or in addition to traditionally developed software. Such systems are also increasingly used in safety-critical or security-critical systems, where the well-being of people depend on their secure, safe, and correct behaviour.

Systems that use AI for providing their core functionality fundamentally differently developed: instead of developing a computerprogram or algorithm that precisely states how the system should react given certain inputs, AI systems are trained using sample data. This lack of a human readable computer program, makes it very difficult to understand how a these systems will react in safety- or security-critical corner cases. Even worse, traditional verification and testing approaches less effective for such systems, if not even useless.

In this PhD project, we aim to address this gap by developing techniques for ensuring the security and correctness of AI-based systems that enables their use in security or safety critical applications.